Making Energy Measurement Accessible

An idea to use smartphone technologies to help high street vendors and shopping centres understand the travel methods of their consumers to and from their retail sites. Thereby helping with transport planning and parking, for an improved shopping experience with qualitative, environmental and economic benefits for all parties involved.